EAST BIRMINGHAM NORTH SOLIHULL AUTOMATED SHUTTLE SERVICE

Building on an existing proven business case for a Metro route in the West Midlands, this project will develop an independently verified case for a segregated transit corridor by substituting the initial light rail solution with the capabilities of driverless, remotely supervised, rail-less service utilising automated, platooning shuttle vehicles using tyre-on-tarmac technology. The study will consider the traditional rail-based requirements, and associated capital and operational costs, that can be removed; and the new requirements and costs that will be required.